EXtrAPower - Enabling Xtreme Automotive Power

Nyobolt, WAE Technologies, Coventry University and the University of Cambridge are collaborating to bring ultra-fast charging, high power battery technologies to high performance and long-lasting automotive applications. Nyobolt is commercialising an ultra-fast charging battery technology, providing significant advantages over current state-of-the-art. This project will optimise battery performance over an extended operating temperature range with enhanced cycle life, delivering improved performance and higher efficiency to advance the transition to zero emission vehicles.
The collaboration brings together leading expertise in advanced automotive engineering and electrification (WAE), battery technology (Nyobolt), cell development and optimisation (Coventry) and advanced battery research (Cambridge).